Open Source Micro Metering & Control for P2P Micro Grid

A project to leverage existing open source hardware, software and protocols to develop an ultra-low cost metering, control and communications unit to enable end user inclusion in a peer-to-peer (P2P) micro grid, to allow consumers to control and automate energy production and consumption at the domestic and residential level. This unit will also facilitate clients taking part in residential demand response programmes. The project aims to create a prototype unit and develop the designs and plans for a mass manufacture version. Succesful operation will reduce energy bills and offer a new way to earn money by taking an active part in managing supply and demand. Micro grids, smart grids at the neighbourhood level, offer benefits to both the energy user and the environment through localisation of energy, reduction in transmission and distribution losses, savings in infrastructure investment and community based demand response.